AirBattery

Our project introduces the 'AirBattery,' an innovative Compressed Air Energy Storage (CAES) system, poised to transform the landscape of renewable energy storage and management in Nigeria. This domestic-scale system is designed to address the unique energy challenges faced by the country, offering a sustainable and efficient alternative to the prevalent use of diesel generators.

At the core of the AirBattery is our proprietary turbine technology, which efficiently converts stored compressed air into electrical energy. This mechanism is particularly valuable during periods of peak energy demand or when the grid is down. The system's ability to store excess energy from solar sources and the grid when operational, and subsequently release it when needed, makes it a reliable source of power, especially in regions plagued by intermittent electricity supply.

Nigeria's energy sector is characterised by frequent power outages and an over-reliance on polluting diesel generators, leading to significant environmental and public health concerns. The AirBattery addresses these issues head-on. By reducing the dependency on diesel generators, our system not only curtails local pollution but also contributes to improving the overall health outcomes for the Nigerian population.

Designed to be inherently safe and versatile, the AirBattery can be deployed in a variety of settings - from bustling urban centres to remote rural areas. Its adaptability makes it an ideal solution for residential, commercial, and public sector applications, ensuring that everyone, regardless of their location, has access to reliable and clean energy.

A key aspect of our project is its focus on local integration. By leveraging Nigerian supply chains and resources, the AirBattery is not just a technological innovation; it's a driver of economic growth and skill development within the country. This approach ensures that the benefits of the project extend beyond the realm of energy, contributing to the broader goals of sustainable development and economic empowerment.

Our feasibility study aims to assess how the AirBattery can be effectively integrated into Nigeria's existing energy infrastructure. We are committed to demonstrating that our system can provide a stable, renewable, and cost-effective energy solution, particularly beneficial in areas where grid unreliability is a major issue.

In essence, the AirBattery project is more than just an energy solution; it's a step towards a sustainable future for Nigeria. By empowering communities with reliable, clean energy and promoting economic growth through local engagement, our project paves the way for a more resilient and environmentally friendly energy landscape in Nigeria.